Sensor OM

Help reduce flooding and mains water consumption through rainwater management. The bridge between rainwater and toilet consumption is here. The problems with surge flow drainage and relief acceleration has been addressed here. Reduce mains consumption by 30% by capturing this water from rainstorm events.